Identifying Development Needs

I am aware that information is available which relates to my main field of operation - providing support to employees in challenging and traumatic times. I want to investigate what open data is available, and how I can best use it.